Creating The Bowes Museum: Public collecting, private philanthropy and the art market in the public art museum in Britain and France 1830 - 1900

This PhD research project will utilise previously unexplored archive materials now made available following a major £12 million capital investment programme at the Bowes. The archives at the Bowes include a remarkable collection of bills, dealers' letters and auction catalogues and an extensive range of personal correspondence of John and Joséphine Bowes on their collecting and patronage activities in Britain and France, as well as documents relating to the designs for the museum and its proposed organisation. It is envisaged that the preliminary research activities will also underpin the development of an exhibition and interpretation material and publicity in celebration of the 125th anniversary of the opening of The Bowes Museum in 2017.